The University of Kent and KROHNE Limited KTP 21_22 R5 - P2

To develop an Advanced Flow Converter for Coriolis mass flowmeters; to enable embedding and exploitation of state-of-the-art and innovative signal processing thereby improving the functionality of the Coriolis flowmeters.